Nutritionally Enhanced, Sweet Bakery For All: Low Sugar, HFSS Compliant Product Development

Jnck Bakery is on a mission to re-define junk food and show that health and indulgence can come together. Jnck Bakery wishes to develop two further bakery products that are HFSS compliant, low in sugar, reduced saturated fat and with added protein, fibre.

With over two thirds of the UK adult population overweight or obese, Jnck believes it can positively impact the nutrition of the nation through it's innovative bakery products. Jnck will identify the bakery products it develops through understanding the market and where the value/volume/growth is for maximum impact.

With the introduction of two new bakery products,, Jnck believes it can remove 2,400 tonnes of sugar and 600 tonnes of saturated fat from the supply chain in the next three years. Furthermore, it believes it can add in 750 tonnes of fibre and 300 tonnes of fibre. This will support the government's HFSS regulations, introduced to tackle obesity.

Beyond its impact to the nutrition of the nation, Jnck believes that by 2027 it will create circa 150 jobs throughout its supply chain from the £23m annual revenue forecast. Finally, Jncks frozen supply chain will support the reduction of food wasteage and will support the reduction in plastic, as it adopts 100% recyclable packaging